Affective Speech Synthesis with Voice Puppetry

This thesis explores the development of voice puppetry for Text-To-Speech (TTS) systems using the FastPitch architecture, where a user (the "puppeteer") can specify and control prosodic realisation in synthetic speech by providing a reference speech sample to imitate. The aim of this work is thus to enhance prosody control to realise more expressive speech synthesis. Motivated by the need for nuanced, human-like paralinguistic communication, the work focuses on manipulating prosody to convey topical emphasis and emotional states as two specific case studies. We establish that controlling duration and pitch is crucial for achieving comprehensible paralinguistic intent. Our experiments reveal challenges in achieving faithfulness due to presence of factors like creaky voice and variable alignment accuracy, and suggests that semitone intervals offer a viable alternative to z-normalisation for pitch adaptation across varying speaker ranges. Through subjective and objective evaluations, we demonstrate that voice puppetry achieves some success in expressing intonational nuances, offering insights into manipulating synthetic speech for improved accessibility and creative applications. Key contributions include establishing pitch and duration control mechanisms, examining impact of the particular reference speaker "puppeteer", and providing a method for more effective prosody transfer within TTS models.